Novel technology to purify viral vectors free of empty capsids for gene therapy use at manufacturing scale

Gene therapy has formed one of the most advanced medical technology in the modern precision medicine area. It has shown some unique advantages in curing certain diseases. There is a growing demand of high quality viral medicines to be manufactured with efficient and cost-effective methods. This Research Project proposes a highly efficient chromatography bead technology to elegantly remove host-cell-based impurities and virus-related impurities to obtain high quality viral materials at processing scale.